Modelling the productivity impacts of inter-city connectivity

The policy context is one in which inter-city connectivity is seen as an important stimulus to regional productivity. The Northern Powerhouse, for example, sees improved city connectivity as a means of creating economic growth and highlights the links between infrastructure and urban systems. Part of this growth will be through the growth in clusters of economic activity - i.e. increased specialisation at a city level. The economic literature identifies that transport can increase productivity through both increasing economic mass (agglomeration impacts) and through increased specialisation by cities. Increased specialisation occurs at an industry level, but also increasingly at a task level. This increase in productivity through increased specialisation is likely to be additional to transport user benefits calculated in a cost-benefit analysis. To date the treatment of agglomeration impacts have been well addressed in the literature. However the productivity impacts of inter-city connectivity have not been looked beyond an initial identification of the issues (see e.g. Venables (2013)). This knowledge gap will be addressed in this research by taking a whole systems approach and applying a system dynamics model.
The aim of the research therefore is:
- To develop an economic framework in which the impact of improved inter-city connectivity on productivity can be estimated;
- To develop a dynamic model of inter-city transport and economic movement including city specialisation, from first principles using a system dynamics approach
- To identify the level of additionality to transport user benefits in a cost benefit analysis that increased productivity through city specialisation will have from a theoretical perspective.
- To apply the model and new techniques to a relevant case study in the North of England